Giant Robots By Post

I'm the co-founder and Creative Director of a company in Bristol making very charismatic work; giant joyful robots in the form of creatures and plants. We're a small team of people with non-traditional careers and routes into robotics. In the last two years, I have led Air Giants to becoming an internationally-recognised creative technology company with patent-pending innovations. We champion diversity of experience and background and this has enabled us to make extraordinary work.

Our installations are accessible and our installations attract broad audiences; the work non-verbal and non-durational, and we see audiences of all ages enjoying it. This project will hugely increase the audiences we can serve by letting us show in settings which don't have the budget to show larger work.

Giant Robots By Post will expand the reach of our work by developing ways to simplify delivery and deployment. Our current work requires a team to install and run; to support installations at small events, we need to reduce these complexities and costs. Our work is usually only seen at big venues and in institutional contexts, which means that means many people never get to experience it.

We intend to develop technical and creative strategies to allow us to make work which can be easily shipped to a venue (perhaps an art festival, perhaps a single school or community centre) and which can be unpacked and run without technical training by the recipients.

This will expand our exhibition opportunities to new audiences, and will open up a new sustainable revenue stream for us.

Further, it means that cutting-edge creative technology comes to people wherever they are, directly tackling barriers to art and STEM. Delivering accessible work and great experiences is central to this project.

My journey to becoming the director of a robotics company was highly non-traditional and I had to overcome significant barriers to get here. I have a passion for education and mentoring. I have run workshops for people accessing arts for the first time and with professionals undertaking CPD. I am a regular guest lecturer at 3 universities, and am part of the Arts Emergency network.

I love being part of a rich community with many ways of thinking. I would encourage people into creative technology because they might be fantastic at it, but also because it is a hugely varied and rewarding field in which to work.